AI-Powered eLearning for the Creative Industries

Our solution is to provide a mobile-first 'business skills' app for creative startups, freelancers and the self-employed. It contains lessons that have been created specifically for creative enterprises and provide access to coaches who have deep knowledge of the creative industries. It will combat the above problems:

The Forgetting Curve - Regular reinforcement by using quick testing and application with instant assessment to determine next steps, then a re-testing schedule that is optimised for each learner.

One size fits all - Lessons created specifically for creative entrepreneurs and their business models. Non-linear learning that uses AI to create a Unique Learning Pathway for every learner.

Accessibility and engagement - A 'mobile first' approach using a mobile app (with desktop version) so that users can learn during idle time (on the bus, walking the dog, at the gym). Video lessons, with audio versions for when you can't look at your screen, in micro-lesson format with most lessons under 15 minutes.

Unique Learning Pathways (ULP) will be the main feature of our platform. Using AI, the more the learner uses the app the better it gets to know them and creates a ULP that is constantly evolving to optimise their learning experience.